University of the Arts, London and Haiper Limited AKT3

To revolutionise fashion content creation by using Haiper's AI model to transform single photographs into diverse digital content, reducing the need for multiple shoots. This innovation can facilitate sustainable choices such as minimising travel, reducing resources, and enhancing demand planning, driving the fashion industry towards a more circular economy.